IT security

Help build a secure website and supporting IT infrastructure which will help a not for profit community loans company deliver its services to financially excluded people living in Lancashire